Cyber Security

DEF Consulting Limited is an IT company with over 15 years industry experience.After working within the financial industry for much of that period, DEF Consulting is now looking to make its move into web design.